Magnetometer Technology

Clarity Biosolutions has an option to license a novel biosensor platform technology for rapid accurate detection of contamination in food and the food chain environment. The technology offers the realistic prospect of reducing sample processing time significantly enough for a same-day test. If development proceeds successfully, this will provide a highly desirable break-through in the food testing marketplace, where some 120 million tests are performed annually.